Beyond the numbers: An investigation of the persistence of workplace misogyny in contemporary UK organizations

My proposed project seeks to quantitatively and qualitatively investigate how social action against institutions that fail to address gendered violence is shaped by: a) social media and b) legacy media.